Direct Transduction and Regulation of Pathological Pain by Neuronal TRPM2 Channels

Pathological pain remains a major unmet clinical problem accounting for up to 80% of physician visits. Chronic arthritis pain is particularly debilitating and can last for a lifetime. It affects millions of people in the UK and is one of the leading causes of morbidity and disability, therefore posing an enormous burden on patients, the health care system and the UK economy. However, currently available treatments for chronic pain either lack efficacy or produce intolerable side effects. Thus, there is considerable need to develop the next-generation of pain therapies for the effective treatment of chronic arthritis pain. For this reason, it is essential to understand precisely how arthritis pain is transduced and progressed to a chronic condition in order to identify novel drug targets for therapeutic interventions.

Tissue inflammation is the major trigger and amplifier of pain during tissue and nerve injury. It is caused by inflammatory agents produced in the immune and inflammatory cells recruited to the injury site. These inflammatory agents then act on sensory nerve endings resulting in enhanced pain. A protein called TRPM2 on the immune and inflammatory cells is critical to the production of these inflammatory agents, and therefore, has been implicated in different types of pain such as inflammatory and neuropathic pain. The effect of TRPM2 on pain is thus thought to be an indirect action.

Interestingly, TRPM2 is not only present in immune and inflammatory cells (abbrev. immune TRPM2), but also found abundantly in sensory nerve cells (abbrev. nerve TRPM2) responsible for the transmission of pain. Although it is clear that immune TRPM2 plays an indirect role in pathological pain, the function of nerve TRPM2 is less understood. Intriguingly, we have found evidence supporting that nerve TRPM2 directly transduces acute and chronic arthritis pain independently of tissue inflammation.

In this research, we aim to investigate the specific role of nerve TRPM2 in the direct transduction and regulation of acute and chronic arthritis pain and understand how it works. For acute arthritis pain, we will determine whether nerve TRPM2 is necessary for the rapid activation and firing of sensory nerve cells induced by various pain-eliciting agents in the joints of arthritis. For chronic arthritis pain, we will understand how TRPM2 controls gene programmes in nerve cells leading to progression to the chronic stage of arthritis pain. Finally, we will selectively remove nerve TRPM2, while leaving immune TRPM2 intact and then determine the effect of loss of nerve TRPM2 on acute and chronic arthritis pain.

Taken together, this research will reveal the novel roles of nerve TRPM2 in the transmission and regulation of acute and chronic pain, and define the molecular details critical to chronic pain. These findings will in no doubt advance our understanding of chronic pain. Furthermore, this research will demonstrate therapeutic benefits of chemical inhibitors for TRPM2 in the alleviation of chronic pain. TRPM2 thus has huge potential to be an appealing drug target for the treatment of many patients with chronic pain, who are under-treated by the current pain therapies.

Technical abstract
TRPM2 is expressed in immune cells (immune TRPM2) and sensory DRG neurons (neuronal TRPM2). Although immune TRPM2 is known to promote pain indirectly by facilitating immune-inflammatory responses, the function of neuronal TRPM2 is less understood. The objectives of this research are to define the role and mechanisms of neuronal TRPM2 in the direct transduction and regulation of acute and chronic pain.

To determine the mechanisms of acute arthritis pain mediated by TRPM2, we will isolate DRG neurons from wild-type and TRPM2 knockout mice, and then monitor their acute activation and firing in response to nociceptive stimuli using calcium imaging combined with whole-cell patch clamping. Co-expression between TRPM2 and receptors for nociceptive stimuli in DRG neurons will be examined using immunohistochemistry in combination with in situ hybridization.

To investigate the mechanisms of TRPM2 in chronic arthritis pain, we will generate antigen-induced arthritis (AIA) in mice in which HIF-1alpha in DRG neurons has either been genetically knocked down with siRNA or pharmacologically inhibited. We will then assess primary joint pain and secondary thermal and mechanical hyperalgesia followed by quantifying gene expression in DRG neurons with qRT-PCR. To identify other genes regulated by TRPM2, RNA-seq will be used to detect differentially expressed genes in DRG neurons between wild-type and TRPM2 knockout mice during AIA.

To specify the role of neuronal TRPM2, we will selectively delete neuronal TRPM2 by breeding floxed TRPM2 mice with Advillin-Cre mice. We will then monitor pain behaviours after inducing acute and chronic arthritis pain in these mice. Meanwhile, joint inflammation will be assessed by measuring joint diameter and cytokines/chemokines together with analysis of joint histology.

Altogether, this research will establish neuronal TRPM2 as a direct transducer and regulator of arthritis pain, and demonstrate therapeutic potential of TRPM2 inhibitors.

Potential impact
Pain is one of the most common reasons for doctor consultation. Chronic arthritis pain is particularly distressing and long-lasting. It poses substantial economic and social burden, and remains an unmet clinical need. The new knowledge generated in this research will enhance public understanding of pain and have huge therapeutic implications for pain therapy. The research will therefore be useful for many beneficiaries.

Beneficiaries 1: The general public
Pain is prevalent. It is one of the most concerning health issues for the general public. Chronic pain causes prolonged suffering, job loss, anxiety, depression, sleep disturbance, emotional changes and even disability. It also exerts substantial stress on family members. The generated knowledge will advance public understanding of acute and chronic pain and satisfy their curiosity. TRPM2 and other identified genes in this research are great potential targets for pain therapy. If an efficacious analgesic was developed based on this research, it will benefit tens of millions of patients living with chronic pain (see below).

Beneficiaries 2: The pharmaceutical sector
TRPM2 is involved in a variety of disease conditions such as cancer, neurological diseases, immune-inflammation, thermoregulation and ischemia-reperfusion injury and pain. It has thus emerged as an interesting drug target for the prevention and treatment of these disease conditions, although many questions remain to be defined and clarified. Janssen has an ongoing drug development programme targeting TRPM2. JNJ-28583113 is the first potent TRPM2 inhibitor developed by the Janssen and will be used in this research in collaboration. They have developed another TRPM2 inhibitor with better in vivo metabolism though it is confidential at the moment. The findings from this research will open up the opportunity of use of TRPM2 inhibitors for the treatment of chronic arthritis pain and other disease conditions. This research thus bring benefits to Janssen and other potential Biopharmas.

Beneficiaries 3: UK economy
Chronic pain poses a heavy financial burden on patients and the healthcare system. For example, back pain alone is estimated to cost the UK economy around £12.3 billion per year. Total costs resulting from all types of chronic pain are even higher. Furthermore, chronic pain is a major cause of reduced productivity and working day loss in the workplace. In the UK alone, four billion working days are lost annually due to chronic pain. This research will promote drug development initiatives and raise hopes for the treatment of chronic pain, and therefore has the potential to increase work productivity, reduce healthcare costs and relieve the burden on the UK economy.

Furthermore, the new knowledge generated will promote knowledge economy. It will lead to publications in high profile journals, and increase the competitiveness and reputation of UK Universities, thus attracting more students from both home and abroad to pursue scientific research in the UK.

Beneficiaries 4: early career scientists and students
The research will provide excellent training and educational opportunities for a postdoctoral scientist, postgraduates and undergraduates. The postdoc and postgraduates will receive multidisciplinary training and learn a range of research skills such as molecular biology, cell biology, neuropharmacology, imaging, electrophysiology and animal behaviours. The postdoc is expected to gain research independence after this training. These trained, skilled personnel will be competitive for employment in either academia or biopharma. The PI is involved in the teaching of MSc and undergraduates in the Neuroscience degree programme, and is a leader of a module concerning the mechanisms of pain. This research will provide excellent teaching materials to stimulate students' interest in science and enhance their understanding of the value of research.